Engage - a new, motivational tool for primary school literacy

Engage - a new, motivational tool for Primary School Literacy.
Literacy is a major challenge in the UK Education System, with 1 in 6 leaving school "functionally illiterate." (source: National Literacy Trust). Our project Engage is a real-time, gamified, adaptive platform for English learning and literacy; it draws upon international evidence based research which shows that educational products that use engagine content (music, film, television) together with subtitles, can result in dramatic improvement in attainment for young learners' literacy outcomes. Powered by artificial intelligence, and alongside research from Cambridge University and London's Institute of Education, Engage automatically creates a personalised educational experience around students' strenghts and weaknesses from any online video source - all wrapped in a game interface that gives students aged 7-11 an exciting, motivational framework for literacy. Engage provides a safe, adaptive framework for online literacy learning and assessment, giving teachers and headteachers a deeper understanding of students' progress, while allowing the students to enjoy approved video content and improve their English in accordance with the National Curriculum.